EdTech application for live online training in mental well-being based on cognitive and behavioural modalities research

The project will build an online platform with a mobile application that enables psychologists to share their expertise in the form of a blend of live online consultations and tailored training.

The web and mobile enabled platform is designed to enable psychologists and other expert practitioners to deliver tailored training to individuals looking to improve their mental well-being.

At present, psychologists looking to train virtually across a range of topics like conflict resolution, anxiety management and sleep improvement, to name a few, have to either build their own website or rely on a mix of licenced services in combination with a multitude of video conferencing solutions.

The platform solves this problem by providing all the necessary tools for psychologists to effectively provide access to high-quality and tailored training within the fewest number of steps.

The platform is an innovative approach to mental health training because it allows the practitioner to offer their expertise virtually and on-demand using a data led approach.